Assessing and explaining the per unit costs of non-native plant species

The aim of this project is to estimate the damage and management costs of non-native plant species per
unit of abundance and area, and to explore how the characteristics of the non-native species and of the
receiving environment may explain these costs.